Design and optimisation of hybrid cooling technologies

Global cooling demand is expected to rise with climate change-induced global temperature increase and population growth in the world's hot regions. The vapour compression cycle (VCC) has been the main technology to fulfil the demand for space cooling and refrigeration due to its high efficiency, affordability, scalability, and high safety features. Nevertheless, this technology is still dependent on refrigerants with high Global Warming Potentials (GWP). Alternative cooling technologies are available; however, most of them are still lagging behind VCC. Hybridisation of cooling technologies is considered an option to increase the deployment of these alternative technologies. This research aims to investigate the potential and performance of hybrid cooling systems through mainly computational work. The considered alternative cooling technologies for hybridisation include caloric and passive cooling.